Modelling the impact of One Health interventions against foodborne toxoplasmosis

Toxoplasmosis is a foodborne disease caused by the globally ubiquitous parasite Toxoplasma gondii. Congenital transmission in humans causes a high burden of disease and, in livestock, infection causes abortions that exert substantial economic losses and threaten the livelihoods of subsistence farmers. Current interventions are limited in scope and do not exploit the synergies offered by integrated control in humans and livestock. This PhD will measure the current burden of toxoplasmosis in Senegal and the United Kingdom using serological and molecular diagnostic assays and will develop mathematical models to project the potential public health and economic benefits of One Health interventions.